Women's role in the development of the English cheese trade, 1580-1780

Examining the role of women in the English cheese trade that supplied early modern London can offer a new
perspective on the impact of social and economic change on gender relations. This was a period of great
expansion for the trade and coincided with increasing scrutiny of women's work. However, unlike other traditionally
female trades like brewing and spinning, cheesemaking remained dominated by women, who also remained
significantly represented in other facets of the trade. Thus far, scholarship has focussed on attempts by men to
control cheesemaking and turn it from an 'art' into a 'science', or on the contribution of cheese to agricultural or
economic history; we need to understand why women remained dominant in cheesemaking, and their role in the
chain that supplied cheese to expanding cities. My research will examine the reasons for the successful endurance
of women in the cheese trade, their impact, and how the expansion of the trade affected these women and their
communities.